High throughput intermediate scale sequencing for the Midlands

Since the advent of sequencing, driven by Frederick Sanger, the knowledge of the underlying genetic code of an organism has been a key feature in establishing the mechanisms by which inheritance influences phenotype. The rapid explosion in next generation sequencing technology in the past decade has taken us from huge consortia trying to determine the sequence of a single human genome to individuals being able to sequence their own genomes for close to $1,000. Alongside the sequencing of the genomic DNA it is also possible to sequence the transcriptome (genes expressed in a cell or tissue) or investigate modifications to the bases of DNA that alter the expression of genes. Researchers at the University of Nottingham have used NGS to investigate changes in the copy number of sequences within the genome and even used NGS to investigate how genomes are copied during bacterial replication.
Although the UoN has a range of sequencing technologies available, there is a clear gap at two levels of sequencing that are addressed by this proposal. Current technologies available at UoN allow sequencing at the level of individual microbial genomes or targeted sequencing of small regions of the human genome. These scales preclude the use of NGS to study diverse organisms with larger genomes where many of the techniques developed for studying well-characterised genomes can be readily applied. At the opposite scale, whole genome sequencing (WGS) of small genomes can be of enormous importance when carrying out both targeted and random mutagenesis experiments to engineer new phenotypes (synthetic biology). Here the generation of compensatory or off target mutants is a risk and so routine WGS can be applied to screen against such events. At this scale, the labour costs associated with library preparation limit the cost effectiveness of these approaches.
To address these issues we seek to purchase a NextSeq500 sequencer (Illumina) alongside a BioMEK 4000 liquid handling robot that will be capable of preparing 24 independent libraries for sequencing at any one time. The NextSeq technology can theoretically sequence 96 libraries in a single run enabling cost effective high throughput sequencing of multiple bacterial genomes simultaneously. The BioMEK 4000 can also be used to prepare a wide range of libraries suitable for sequencing drastically reducing overhead costs to researchers. The cross compatibility of libraries generated between all the Illumina sequencing platforms will allow DeepSeq to prepare libraries which can be sequenced using capacity at our partner institutions.
NGS technologies have a wide range of research questions. The NGS technologies outlined here will greatly enhance research at the UoN in a broad range of fields. Some of these fields include: (i) Synthetic Biology (ii) Molecular Microbiology (ii) Industrial Biotechnology and Bioenergy (iv) Food Security (v) Regenerative Medicine (vi) Stem Cell and Developmental Biology (vii) Healthy Aging (viii) Epigenetic Basis of Aging and Disease (ix) Bioscience for Health (x) Systems Biology and Bioinformatics (xi) Exploiting New Ways of Working.
The development of an enhanced NGS facility at the UoN alongside the establishment of a regional Midlands Sequencing Consortium will enable the UoN and collaborators to address key biological questions in the above areas which will have a significant impact in science, the economy and society.

Technical abstract
Our goal is to provide the University of Nottingham (UoN) with a high throughput-sequencing platform supporting vertebrate genome scale projects to massively parallel microbial genome sequencing. Two key technologies are coupled to provide a fast turnaround-sequencing platform suitable for medium scale projects. We will acquire a NextSeq 500 Illumina sequencer. This represents the latest generation of Illumina technology, using a more efficient two-dye sequencing process reducing reagent costs for a single sequencing run on the platform. The NextSeq provides rapid sequencing with an average 27hr run generating the same quantity of data as a HiSeq2500 in the same time at equivalent consumable costs. This will allow researchers at the UoN and further afield to carry out proof of principle experiments alongside small-scale sequence based analyses. We will also purchase a liquid handling robot to generate reproducible controlled libraries at high throughput providing significant savings in time and resource. This will also allow us to generate multiple libraries to analyse on a single NextSeq run enabling routine sequencing of small genomes, an approach which is vital for both Synthetic Biology and Industrial Biotechnology and Bioenergy approaches. Together this equipment will enable UoN to support the broadest possible range of NGS applications, serving all domains of life from bacteria to plants and vertebrates. The establishment of the Midlands Sequencing Consortium will extend these approaches to other Universities beyond the UoN. DeepSeqs (the UoN sequencing facility) well established track record in supporting sequencing projects within the UK and internationally will ensure the equipment achieves maximal usage. Importantly, the compatibility of technologies and approaches we are developing with the wider community ensures that projects can be readily scaled up to high-throughput approaches with the currently established sequencing centres such as TGAC.

Potential impact
Over the last ten years the scale of sequencing achievable within individual laboratories has shifted from single plasmids to whole genomes. The establishment of next generation sequencing is key to answering many of the questions driving biology today. There are two scales of sequencing where we anticipate significant impact. Firstly massively parallel sequencing of bacterial scale genomes utilising robotic library preparation and secondly whole genome sequencing of human scale genomes. Due to the multidisciplinary research areas to which DeepSeq contributes, the main objective for the facility with this new equipment will be to have an impact on research, researchers and industry from the following disciplines:
(i) Synthetic Biology: NGS will enable the identification of novel proteins and processes with the potential for industrial and academic impact.
(ii) Molecular Microbiology: the research proposed will have a significant impact in a wide range of industrial and academic sectors where understanding the impact of individual mutations and the interplay between them.
(iii) Industrial Biotechnology and Bioenergy: sequencing rationally engineered (targeted and evolved) microbial chassis for process improvements in the manufacture of chemicals and fuels.
(iv) Food Security: NGS is essential for characterizing variation occurring within diverse populations of plants and animals.
(v) Regenerative Medicine/Stem Cell and Developmental Biolgoy: the new technology at DeepSeq will enable genome, transcriptome and DNA modifications level understanding of the development of specialized cells from stem cells and broader issues associated with vertebrate development.
(vi) Healthy Aging/Epigenetic Basis of Aging and Disease/Bioscience for Health: Numerous projects focused on Aging and Health will significantly benefit from rapid access to NGS technologies.
(vii) Systems Biology and Bioinformatics/Exploiting New Ways of Working: the impact of NGS data on systems biology is dramatic. The research proposed here will address methods to extract meaning from the volume of data generated.
DeepSeq will also have an impact on:
a. Researchers: Through the acquisition of formalized training in NGS technologies. These will include both researchers within the UoN, members of the wider Midlands Sequencing Consortium and further afield.
b. The University of Nottingham: Having NextSeq/automated robotics will attract new collaborations to Nottingham especially in areas requiring massively parallel sequencing or human genome scale sequencing.
c. The Midlands: Shared resource with compatible sequencing platforms across multiple Midlands Universities including Sheffield and Leicester alongside the M5 grouping.
d. The international relationships between Nottingham University and researchers outside the UK through collaborations between Nottingham researchers and the international research community including international companies.
The wider public will also benefit in the longer term from the research conducted at DeepSeq through the increased ability of different industrial sectors to respond to their customer needs from the environment, to agriculture and health.
The research achievements from DeepSeq and the Midlands Sequencing Consortium will be communicated to a range of audiences via presentations through to discussions and workshops with industry contacts, publications in journals targeting a wide range of audiences and conferences. The research from DeepSeq and its potential will also be communicated to the general public through the yearly University of Nottingham May Fest and through the 'Nottingham Potential' outreach activities.